Development of a Low Cost Robotic Ultraviolet (UV) Disinfection System, which will Enable Thorough, Rapid Cleaning of Public and Private Places

In response to the global COVID-19 pandemic and the need to clean and disinfect spaces, the co-founders of UVRobotics (Michal Kostyal, Arnav Bisoi and Emre Serpen) pivoted their robot waiter product to propose a UV robot for disinfection. UVRobotics plans to create an affordable, easy-to-use robot for UV disinfecting with considerably lowe price then current competitors and unique monitoring mobile app. This innovation could save thousands of lives through high-quality UV disinfection. Should UVRobotics be successful its innovation could generate a year-five post-project revenue of £10M.